Investigations of the role of spatial organisation of transcription in the generation of cancer-causing chromosomal translocations

Technical abstract
Chromosomal translocations lead to genes becoming fused together and are frequent causes of many types of cancer. The events that bring genes together during a translocation are poorly understood. This project aims to understand the mechanisms by which genes come together during the translocation process, and may point to novel treatments that could prevent translocations from occurring.